Investigation of efflux pump biocide and antibacterial resistance mitigation in organisms within biofilms

Products derived from this project will enhance patient safety and aim to reduce the incidence of small surgical

site infections and catheter related infections. Dealing with biofilm protected organisms is seen as an

important step in improving clinical outcomes in a number of medical cases. Novel formulations proposed in

this project potentially offer a significant step in this respect.